Novel pathogenic mechanisms implicated in defects of neuromuscular transmission

Congenital myasthenic syndromes (CMS) are a group of inherited diseases that cause muscle weakness in children and adults. CMS affect the neuromuscular junction (NMJ), a link structure that is responsible for transmitting signals from nerves to muscles, causing muscles to contract. When this link breaks down, or functions less efficiently, the patient gets tired very quickly and can be severely disabled. The condition may be life-threatening, when breathing muscles are affected. We have recently discovered mutations in a new gene called GFAT1 which cause a previously unrecognised form of CMS. At the moment it is not yet understood how mutations in GFAT1 interfere with NMJ function and structure to cause CMS. We have found out that the amount of GFAT1 protein present in the muscle tissue of patients is considerably diminished compared to healthy control muscle. Our aim is therefore to study the consequences of the loss of GFAT1 for muscle function and for communication between nerve and muscle.
Many proteins carry sugar residues on their surface which are important for their function. The GFAT1 enzyme produces a metabolite that is essential for all reactions that add sugar residues onto proteins. We plan to investigate whether proteins lose their sugar modification in GFAT1 patients, which proteins are affected most by this and what the implications are for the correct function of a muscle cell.
As sugar modification of proteins is a very general mechanism in all cell types, our results may not only improve our knowledge of CMS, but also contribute to the understanding of sugar modifications on proteins of the nerve cells in diseases such as Alzheimer?s disease and in muscle for the development of type 2 diabetes.

Technical abstract
Congenital myasthenic syndromes (CMS) are inherited neuromuscular transmission defects characterised by fluctuating muscle weakness and fatigability, leading to loss of mobility and respiratory failure. A distinct form of CMS, pyridostigmine-responsive limb-girdle CMS, has not previously been associated with any gene defect. Recently, we linked this condition to a locus on chromosome 2p12-15 by genome-wide mapping and identified mutations in the GFAT1 gene as the underlying genetic defect. Subsequently we established that GFAT1 mutations lead to a loss of GFAT1 expression in patient muscle. In contrast to all other CMS genes, GFAT1 is expressed in most tissues.
This is the first association of CMS with a non-structural, ubiquitous protein, suggesting novel pathogenic mechanisms leading to NMJ dysfunction. The proposed project aims at understanding how GFAT1 mutations cause an impairment of neuromuscular transmission.
The GFAT1 enzyme regulates the flux through the hexosamine biosynthetic pathway which yields the precursor substrates for protein and lipid glycosylation. This includes N- and O- glycosylation of transmembrane and secreted proteins as well as the posttranslational modification by one O-linked beta-N-Acetylglucosamine residue of nucleocytoplasmic proteins (O-GlcNAcylation). In this project we will investigate the consequence of GFAT1 deficiency on these two types of glycosylation for skeletal muscle and NMJ proteins. We will study glycosylation in GFAT1 deficient C2C12 muscle cells, in GFAT1 deficient zebrafish as an animal model and in patient material. Several NMJ transmembrane proteins such as the acetylcholine receptor and the muscle-specific kinase MuSK are glycosylated. We will determine whether GFAT1 deficiency results in a modification of glycosyl residues on these proteins and whether this affects acetylcholine receptor clustering at the NMJ and the NMJ structure in zebrafish. Moreover, O-GlcNAcylation of nuclear and cytoplasmic proteins has been linked to stress response in cells and is thought to have a cytoprotective function. Inability of GFAT1 deficient cells to regulate their stress response might leave them more prone to stress-related damage. We will identify which proteins are O-GlcNAcylated in C2C12 cells, which of these are most affected by GFAT1 deficiency, and how this relates to stress tolerance.
Our findings will improve our understanding of posttranslational modifications of the neuromuscular junction. We will determine to what degree disturbed protein glycosylation constitutes a new basic pathogenic mechanism resulting in a synaptic defect.